FASTForge-From rutile sand to novel titanium alloy aerospace component in 3 steps

A consortium lead by Messier-Bugatti-Dowty, Metalysis, University of Sheffield and the Advanced Forming

Research Centre is working on the FASTForge project: From rutile sand to novel titanium alloy aerospace

component in 3 steps. The aim of FASTForge is to develop a novel low cost titanium forging production process,

unique to the UK. The production of this aerospace grade titanium at affordable price, will be an enabler for the

introduction of more titanium on aerospace components but also introduction of titanium, a light and non

corrosive material, to other industries such as the rail, automotive, heavy duty construction, defence….

The project will develop the raw material process, establish how it can be embodied in a new UK supply chain,

develop cost effective manufacturing techniques and prove the capability in a landing gear application